University of Hertfordshire and DemandScience UK Limited KTP 24_25 R1

To securely integrate Large Language Models in the complex and untapped area of Business-to-Business SaaS marketing software, using data-secure and compliant techniques. Benefits include enhanced marketing campaigns, improved sales conversion ratios, automated reporting, and delivery of efficiency savings.